Modelling Energetic Electron precipitation and its Role in the Chemistry of the ATmosphere (MEERCAT)

The precipitation of charged particles into the Earth’s upper atmosphere is a key mechanism by which space weather impacts the Earth’s environment, yet big questions remain about the global process and its local variation. Through the development of the first physics-based model of energetic electron precipitation (EEP) into the Earth’s atmosphere, this project will answer these questions while advancing our understanding of, and ability to predict, the contribution of this aspect of space weather to climate variability in the polar regions.
EEP occurs when electrons with energies above about 100 keV rain down into the atmosphere from near-Earth space. Understanding when this happens is important because the electrons react with neutral atoms and molecules in the atmosphere producing odd nitrogen (NOx, i.e. N, NO, and NO2) and odd hydrogen (HOx, i.e. H, OH, and HO2) species. These species destroy ozone in the mesosphere (50-80km altitude) and stratosphere (10-50km altitude). The extent of this destruction depends on conditions in the radiation belts and the concurrent state of the atmosphere. Reductions in ozone concentration will affect local temperatures and winds, which in turn alters the atmospheric circulation by strengthening the stratospheric polar vortex. This has been shown to affect the regional surface climate during polar winter.
EEP is not well understood and significant questions about it remain, including:
· How does it vary in time and space?
· Which space weather conditions produce the most significant EEP?
· How do varying levels of EEP affect NOx and HOx production and ozone loss?
Simulations of climate and atmospheric chemistry need to include the effect of EEP. The Intergovernmental Panel on Climate Change (IPCC) Coupled Model Intercomparison Project (CMIP) phases 6 and 7 model recommendations include EEP as a requirement, under solar forcing of the climate system. However, current models of EEP are based on satellite observations that are unreliable due to sparce, patchy measurements, contamination by protons and uncertainty around the performance of the instruments. This project will answer the important questions about EEP and develop the first physics-based model of EEP conforming to the IPCC CMIP-6/7 recommendations.
Since EEP is a loss process from the region of Earth’s radiation belts, a well-established, physics-based model (the British Antarctic Survey Radiation Belt Model) will be repurposed to calculate electron precipitation. To capture all EEP this model will be extended spatially and then used to simulate a period of 22 years. This simulation will be used to address the significant questions about EEP outlined above. It will also be used to derive the first physics-based model of EEP meeting the IPCC CMIP-6/7 requirements. This new model will be designed so it can be used for studies of past and future climate. The new model will be combined with the Whole Atmosphere Community Climate Model – with D-region ion chemistry (WACCM-D), to quantify the effect that EEP has on atmospheric chemistry, ozone loss and climate-system dynamics.
This project will provide a major step forward in our understanding of EEP and the physics-based model of EEP will dramatically change the particle forcing landscape for the IPCC, allowing the main goals of the CMIP model experiments to be achieved. The 22-year simulation of EEP, the new model meeting the CMIP requirements and the results from WACCM-D simulations will be made available to the research community.